Quantum Algorithms for Cognitive Healthcare

The healthcare industry is experiencing an explosion of data and at the same time the cost of healthcare is rising. Cognitive computing in healthcare is using big data in conjunction with advanced machine learning and supercomputers/cloud services to help doctors detect diseases earlier, improve therapeutic outcomes and ultimately reduce the cost of care. In this feasibility study we will investigate the use of quantum machine learning algorithms to improve cognitive computing in healthcare. Algorithms running on quantum processors have the potential to perform extremely fast calculations to solve problems that are computationally intractable with classical computers. This offer significant potential when extracting meaningful, decision level information from medical images.

Potential impact
Social: Improved patient outcomes. One of the fundamental goals of cognitive computing in healthcare is improving patient's response to therapy and outcomes. Quantum algorithms will play an important role in saving lives and improving the quality of life of millions of people.

Economic: Current projections for healthcare spending are unsustainable. The goal of this project is to identify technologies with commercial potential to drive down the cost of healthcare. This includes reducing procedure times, enabling clinical staff to perform their jobs faster and improving the efficacy of procedures. Furthermore, improved patient outcome generally lead to patients returning to the workforce sooner and reducing the economic impact of ill health.

Environmental: 1) quantum computers have the potential to outperform classical computers with significantly reduce power consumption. Additionally, the power needed to operate these systems stays roughly the same as the number of qubits and processing power increases. Reducing power consumption is critical in creating sustainable growth that protects the environment. 2) Minimizing the environmental impact of this project: minimize travel where possible by using tele/video conferencing.